Mini-PAUT. Fast, compact phased array ultrasonic testing system

Since 2003 MEV, in collaboration with Belltech have developed a small range of
conventional Ultrasonic NDT systems that are among the most accurate and compact systems
in the world. We achieved this by applying the latest technology and expertise in custom logic
design, embedded software, analogue and digital electronics. We aim to grow from being a
niche, specialist supplier to a major international supplier.
Ultrasonic NDT systems have been in existence for over twenty-five years. They use
ultrasound signals to inspect the interior structure of objects made of Metal and other
materials. This can detect defects in service before they cause problems and identify faulty
parts before installation. We supply a vast number of systems that are adapted to work
underwater, for instance in nuclear installations and to inspect subsea oil pipelines and
communication cables. In this application, the system is generally enclosed in a remotely
operated vessel (ROV). Small size (to reduce size, complexity and cost of ROV) is critical.
Fast processing (to reduce time needed for specialist ROV operation) is also essential to keep
NDT inspections cost-effective.
Phased Array Ultrasonic NDT (PAUT) systems have been in existence approximately a
decade. They use more signals from multiple probes, ‘fired’ sequentially to produce images in
real time. The use of multiple probes allows the field of view of the system to be steered
without moving the probe assembly. The increasing use of composite materials needs the
higher testing performance of PAUT systems.
The aim of the proposed project is to develop a PAUT system that is systematically superior
to existing systems. We will employ new techniques and components to simplify the signal
chain. This will improve accuracy, reduce size (two fold improvement) and speed up
operation (eight fold improvement).